Radionuclide and ultrasound imaging of effective molecular radionuclide therapies and combination therapies in neuroendocrine tumours

Neuroendocrine tumours (NETs) are rare but poor response to chemotherapies results in a <30% 5-year survival rates. Approval of beta particle-emitting [177Lu]Lu-DOTATATE, which binds somatostatin receptor 2A (SSTR2A) on NET cells, has been monumental for treating patients with advanced midgut NETs. However, complete remission remains rare. It is therefore necessary to find alternatives or effective combination therapies.

212Pb is a beta and alpha particle-emitter. A 212Pb version of [177Lu]Lu-DOTATATE, [212Pb]Pb-VMT-alpha-NET proved reduced NET tumour growth in some mice. The availability of photon-emitting imaging counterpart [203Pb]Pb-VMT-alpha-NET, could aid future theranostic approaches.

Separately, X-ray radiation has been shown to module the immune cell population in a tumour microenvironment. Also, it has been shown that ultrasound can image oxygen bubbles created by local hydrogen peroxide injection in breast tumours. We hypothesise that 212Pb-based radionuclide therapies might also modulate the immune cell populations and that ultrasound may pick up the conversion of hydrolysed water species into oxygen bubbles after irradiation by our radionuclides.